Door-Dam

Assistance in developing the design of an innovative flood protection device for domestic doorways for homeowners. The product is used on a temporary basis at times of flood risk and is suitable for DIY installation.